How can we move towards more equitable organisational systems in the arts by learning from familial, transcultural and diasporic formations of memory?

Using practices of participation, art and learning, this project draws on two broad but distinct areas of study to provide a new site of scholarship, new research methodologies and new contributions to literature around authentic and ambitious anti-racist practice. On the one hand it considers postcolonial theory (Bhaba, 2004, Mignolo, ) in combination with studies of diaspora, transcultural memory and ideas of 'the family' (Tsolidis, Hall) and on the other it examines inherited colonial based frameworks of institutional arts administration and organisation (Henze), its impact within and beyond the institution. In bringing together these areas within the context of Tate, the project brings an original and valuable site of study. It will create opportunities to
1. Provide an analysis of what and who the diasporic family is and how they relate to, connect, and engage with Tate.
2. Co-research with families to analyse how embedded ideas of belonging and subsequent patterns of relating are influenced by diasporic inherited / lived memory and how these can be explored using practice based research.
3. Apply the above to exploring and identifying existing barriers to engagement interpersonally, with Tate and the wider institution(s).
4. Develop an understanding of how colonial based administrative frameworks relate, underpin, shape, influence and compare to a particular period in the Learning Department's (connected) administrative / organisational system history (2018 - 2022) and its impact on staff and audiences.
5. Collaborate with diaspora family participants and Tate staff to draw points above together - considering, shaping and testing new methods of relating, organisation and administration, creating new, meaningful, transculturally informed models of working practice for and between staff and their audiences.
6. Provide a rigorous analysis of the process, identifying new connective constructs and non-hierarchical relational pathways that emerge from the collaborative methodologies between family groups, colleagues, between generations, contributing new scholarship.

The project will build new links between new materialist, feminist, diasporic and anti-racist study. It recognises the need for new approaches to working and being together (Braidotti, 2019) in order to replace postcolonial systems that remain in place. It builds on the MA thesis: Transnational Composite Cultural Memory as Educational Foundation (2021) by applicant Damali Ibreck, which followed a period of practice-based research with British/Ugandan families exploring memories of 'back home' as a tool to better support learning in the classroom. This work demonstrated the potential of a diaspora family / group practice based approach to generate new knowledge, connections, thinking and relating. Harnessing this to contribute to systemic changemaking brings the potential for new pathways of agency and access.

Acknowledging the challenge posed within critical race theory (Ladson-Billings, 1995) the project will question how, by working in praxis (Wynter, 2015), we can better draw on internalised understandings of the self, the group, and the systems in which we live. Challenges identified as standing in the way of development will be worked through via practice 'with' and between research participants and Tate staff, opening a horizontal space for shared learning, with multiple opportunities to share learning through exhibition, performance, expression.